Sheffield Spreads Seed Fund

Sheffield Spreads Ltd have made available to the growing health food market a unique range of sweet spreads, particularly chocolate flavoured, which contain a natural variety of highly nutritious ingredients, primarily carob syrup, sesame, honey and cocoa.New specialist gels and drinks for the sports and fitness consumer require expert research and development. Addressing taste and health together, we aim to become leaders in the provision of knowledge-based and enjoyable health-foods, specialising in performance enhancing, chocolate-flavoured alternatives.